Near Site, Off Site - affordable near site assembly in Modern Flying Factories.

The project will enable a fundamental rethink of current, cost-prohibitive procurement & construction of Off-Site Manufacture by enabling affordable, Near-Site Manufacture using Modern Flying Factories (MFFs) combined with ICT-enabled technologies. It will build on Modcell’s experience of MFFs in manufacturing buildings from straw bale panels but will look to apply these techniques across a range of materials & construction types. The project will integrate MFF concepts, ICT-enabled supply chain management & process improvement approaches (e.g. RFID, portable 3D technology for supply chain engagement & on-site training) and best practice from other sectors. The outcome will be a lean, supply chain orientated, procurement and construction process for delivering low CO2 buildings at scale. 30% cost & time savings are targetted. The new MFF process will be trialled on a school building programme in Bristol prior to wider roll-out for a range of construction types and processes.